Best in Class International Franchise Model: Optimizing Performance for UK retailers

The proposed knowledge exchange programme, in partnership with a leading UK retailer, addresses a core business problem relating to the internationalisation of retailing. High street retailers face increasing global competition both in the UK and in international markets. Sustainable international growth is imperative for UK retailers to retain their competitive position and this has significant implications for the UK economy. In the past, the record of UK retail internationalisation has been mixed.

This project will help UK firms optimize their international strategy and hence support the overall UK economy. The applied research focuses on international franchising which is an area where there is a significant gap in both business and academic knowledge. The work will benefit the user community (the partner and UK retailers generally) and will contribute to the development of new theory on internationalisation.

The economic downturn in the UK has seen a renewed focus on internationalisation by UK retailers. Yet internationalisation is the sector is difficult - differences in consumers around the world usually mean the retail offer has to be adapted; the retail brand has to "work harder"; emerging markets (where the greatest new opportunities are) are generally more culturally different and inherently riskier. Retailers also need to have a multi-channel strategy and provide an integrated shopping experience across channels.

Franchising is often central to retailers internationalisation strategy as it enables them to expand quickly, keeping pace with shopping mall development, provides a certain amount of local market knowledge and expertise, with a minimal amount of risk. However, retailers also want their partners in other countries to help build their brand and the extent to which they are prepared to do this is influenced by the franchise model. The aim of this research is to help the user group optimize their franchising model especially as it relates to emerging markets, specifically Russia, Ukraine, Turkey and certain areas of the Middle East. Performance comparisons will be made between franchising and other modes of international operation (wholly owned and joint venture operations).

The proposed research will also benefit the academic community. Franchising can be seen as a "Cinderella" topic in international marketing and international business research, compared with the allied topics of joint ventures and strategic alliances. What literature there is in existence is predominantly USA-centric, heavily focused on franchising in the domestic market and heavily focused on restaurant and hotel franchises. The academic literature has failed to keep up with the fact that franchising is increasing in its usage by businesses and especially by retailers. While there is some recognition in the literature that franchising is a valuable means to develop a business abroad (e.g. Watson et al, 2004), what studies there are tend to treat franchising as a uniform practice and fail to take account of the specific franchise terms that can result in vastly different franchising models and hence different outcomes for the franchisor.

The methodology for the applied research to be undertaken during the knowledge exchange programme uses mixed methodologies: content analysis, qualitative interviews and quantitative data analysis. The study will combine data from a range of sources including interview and survey data from partners in the emerging markets and existing company data. The work is to be managed under an existing confidentiality agreement.

Potential impact
This project will make an important contribution to knowledge by demonstrating how academic research in business schools can have high scholarly research impact, and be of value to business. Beneficiaries include: our partner company, its franchisees, suppliers and employees; other UK retailers, their suppliers and industry bodies; global retailing; and the academy. The project will contribute in three areas:

International Retailing
The UK economy is heavily reliant on services (including retailing) and the sector is important for UK international competitiveness. Building a global retail brand is challenging - the retail offer requires at least some adaptation for different markets/cultures. Also, modern retailing must be multi-channel - performance is linked to transparency between virtual and the physical store options across borders. Developing the optimum mix of channels and locations raises success in highly competitive global retailing. The research will contribute to knowledge of how best to deploy growth strategies (i.e., franchising) in multi-country retailing in order to build a successful global brand.

Understanding Emerging Markets
In the current economic climate, the focus of retail expansion has shifted from the Eurozone and North America to more distant emerging economics. These markets are inherently riskier and vastly different in terms of culture and business practices. However, many have demonstrated phenomenal growth in recent years and the business opportunities are well recognised. The research will contribute understanding on how best to approach these markets and in particular how to gain first mover advantage and maintain a rapid rate of expansion without exposure to a high level of risk.

Franchising
The extent to which franchisees (or joint venture partners) in overseas markets are prepared to invest in and build the brand is a serious issue for retailers. Franchising is often central to international retail expansion as it allows for brand building with minimal cost/risk. But franchises can take many forms and the particular model used influences the actions of the franchisee. The research will show how franchising can be optimized to achieve the desired strategic objectives of the franchisor. Going further, comparisons will be made between different foreign market entry modes and their effects on performance.

Academic Impact and Relevance
A problem for quantitative academic research is that the only readily available numerical data are highly aggregated, and do not capture business problems. Qualitative research has the task of making sense of processes within firms. This project will be an exemplar of methodological synergy. Qualitative insights will underpin not only survey data, but also the use of objective data. Commercial firms commonly under-exploit their own data but this can provide a wealth of knowledge that can be utilised by academic researchers. The lessons learned, methods and the findings of this research will be communicated through academic articles in world leading international journals in the area of international management, business and marketing. The PI and Co-I are frequent international conference presenters and will disseminate the findings at relevant conferences. The research is planned to have particular impact on new researchers, starting with the post doctoral research assistant under this project; as part of the capacity building stimulated by the research. The project will re-theorise and re-estimate franchising within the canon of international business modes, so addressing the unwarrantedly low academic attention customarily given to the mode. The research will contribute to academic understanding and knowledge of the role of franchising in international retail businesses, which is particularly important for understanding service sector internationalisation.